Ultrasonic measurement of collateral ligament function following TKA

The aim of this PhD project is to use shear wave elastography to measure strain and mechanical properties of the superficially located collateral ligaments in vivo post TKR.